Auditory Cognition in Alzheimer's Disease

To create tests to predict and diagnose dementia, it is important to understand how problems with memory and thinking develop. Hearing loss may be involved in how dementia develops, and testing hearing could help to predict and diagnose the condition. I want to find out whether the effects of hearing loss on memory and thinking are due to problems with people's ability to hold sounds in mind. This is called auditory working memory (AWM for short). For example, AWM is very important when we are trying to have a conversation in a noisy room and identify the speaker's words correctly. Problems with AWM can mean that people have poor hearing, even though they have good results on conventional hearing tests.

I will examine the brain network for AWM by scanning the brains of people with and without Alzheimer's disease, to find out if there are differences that can explain why problems with memory and thinking occur. I will look at:

1. Whether people with Alzheimer's disease have problems with AWM

2. Whether problems with AWM are linked to changes in a part of the brain called the hippocampus, which is crucial for memory, and is also affected early in Alzheimer's disease.

This project will provide the basis for further large-scaled studies where people's AWM performance is assessed over time to show how this test can be used to identify people with Alzheimer's disease early in the disease course.

Technical abstract
Hearing loss in midlife is the biggest risk factor for dementia but the reasons for this are unclear. Hypotheses include peripheral hearing loss causing social withdrawal or an increased cognitive loading of the brain, both increasing the risk of dementia. I propose that the neural pathways for central hearing, specifically Auditory Working Memory (AWM; the ability to keep non-speech sounds in mind over seconds), and pathology due to Alzheimer's disease (AD) interact at the level of the hippocampus (HC; an early target in AD) in the medial temporal lobe. Impoverished AWM may be an early sensitive indicator of cognitive symptoms of AD in midlife due to reduced HC function.

This project aims to provide the neuroscientific link between new tests of AWM that engage the HC and provide a proof-of-principle that AWM can be used as an indicator of cognitive decline in AD.

1. Cognitive neuropsychological studies will aim to show that structural changes to specific medial temporal lobe regions, such as the HC, worsen AWM performance.

2. Functional neuroimaging studies, in participants from midlife with a range of central hearing ability, will show that AWM performance is correlated with activity in specific HC subfields, such as CA3.

Clinically, this project aims to identify novel preclinical markers of AD in midlife in the form of hearing tests. Scientifically, this proposal will establish how central hearing is related to cognitive decline in AD by providing mechanistic links based on medial temporal lobe neuroanatomy.